Cryptocurrency and the Normalisation of Gambling: A Rapid Evidence Review

This rapid evidence review addresses an urgent and underexplored evidence gap within the UKRI Research Programme on Gambling Harms: the
burgeoning intersection between cryptocurrency use and the normalisation of gambling-like behaviours. Existing research has explored traditional online
gambling and the impacts of new digital technologies, but evidence around how speculative practices associated with cryptocurrencies, from trading and
staking to play-to-earn and blockchain-based gaming, are producing gambling-like experiences, environments, and subjectivities, particularly among
young adults, remains few and scattered.

This review will synthesise interdisciplinary scholarship across anthropology, sociology, law, digital media, public health, and state financial regulations to
identify:
• How cryptocurrency platforms and practices mirror or diverge from conventional gambling.
• How people understand and engage with risk, uncertainty, and reward in these domains,
• and how digital infrastructures, economic precarity, and platform design shape these behaviours.
We will also map existing grey literature, including policy reports, regulatory responses, and market analyses, to assess how gambling harms are being (or
failing to be) addressed in relation to crypto-finance and the normalisation of gambling.

RELEVANCE AND SIGNIFICANCE
The relevance of this review is twofold. First, it speaks directly to UK policy debates on financial harm, gambling vulnerability, and digital literacy. The
Gambling Commission and other entities have begun to express concerns around the convergence of speculative finance and gambling. Still, there is a
lack of empirical synthesis and comparative insight into how these domains intersect. Second, our review will offer a novel lens on gambling harms by
integrating insights from economic anthropology, empirical analysis of cryptocurrency platforms to explore how users narrate risk, reward, and
uncertainty, and digital ethnography through foregrounding the lived experiences of users, the role of cryptocurrency and social media platforms, and
the moral economies underpinning their participation in contexts outside and inside the UK. This is particularly relevant in the context of socio-economic
uncertainty and the increasing allure of high-risk, high-reward digital practices as means of coping with crisis, inflation, or youth disillusionment with
conventional financial futures.